A Hebridean Folklore Macroscope: Collating and Analysing Gaelic Popular Culture from the Outer Hebrides

A partnership project between Sabhal Mor Ostaig UHI, Scotland's National Centre for Gaelic Language and Culture, and the online folklore archive Tobar an Dualchais, will analyse and unlock a rich collection of Gaelic-language folklore recordings from the Outer Hebrides, contextualising them within an extensive corpus of orally-derived material from the same areas dating back as far as 1859. Combining detailed case studies focusing upon individual items, genres, and informants and their genealogical connections, with wide-ranging, time-deep perspectives, the project will enable folklore to illustrate the islands' history, cultural patterns and trends, and demographic and environmental contexts.